Birmingham City University and In-Comm Training and Business Services Limited KTP 24_25 R1

To develop and implement a technology roadmap including a bespoke learning management system for an apprentice training establishment.